ECow Data Service System

This project will create an automatic method of downloading data from rumen bolus on farms
and integrating it to other management applications where each cow's data will be stored in a
published interoperable data schema so it can be integrated with content of other datasets
about the cow. The project will improve the day to day management of cows and extend their
lives by allowing better nutrition and attention to healthcare details. The aim is to
individualise the cow data as she is kept in an increasingly larger herds and to improve cow
health and welfare with high technology monitoring.